Hybrid Intelligence for Knowledge Graph Construction

Knowledge Graphs (KG) [11] have risen to be one the most powerful mechanisms
to represent knowledge and have been shown to play an important role for many
applications, including chatbot development, data integration, and semantic
search [17].
However, most data sources are generally still represented via heterogeneous
non-graph data structures, schemes, and formats [7]. The conversion of these
sources into KG views still necessitates a considerable effort from both KG
engineers and domain experts when completing each of the tasks in the pipeline,
proving this to be a time consuming and often complicated process [1].
While advances have been made in terms of supporting KG engineers in their
work, "existing techniques offer [...] solutions, each covering a specific aspect of
KG construction, but automatically orchestrating [...] the whole construction
process remains the challenge" [12]. This challenge motivates our research.
Therefore, our objectives are (i) enriching the theoretical understanding of
KG construction in the context of data integration processes and automation,
(ii) extending the application domain of AI to the orchestration of KG construction tasks into pipelines and (iii) supporting the community of practitioners by
supplying them with novel methods for KG construction pipeline design, generation and automation.
We propose to undertake this by first researching and modelling KG construction pipelines to discover and represent general features and operations.
Then, basing ourselves on the actions of the KG engineer understood as a goal oriented agent, we will propose the design of a hybrid intelligent problem-solving
agent as a possible solution to the automatic orchestration of these data integration pipelines, focusing on structured and semi-structured sources.